Exploiting waste paper crumble using industrial biotechnology

The aim of this project is to exploit recent UK research to develop and evaluate the feasibility of a process to recycle 150,000 tonnes of waste paper crumble produced during the recylcing of waste paper. The crumble will be exploited for the component inorganic material. The organic cellulose component will also be used as a low cost source of glucose for producing platform chemicals and fuels. The outcomes will ensure added value, reduce carbon footprint of the process, and a reduction in disposal costs enhancing the competitiveness of the industry in the UK.